The potential of naturally occurring, heritable, mutualistic 'persistent' viruses to enhance legume performance

'Persistent' viruses (PVs) are RNA viruses of the family Partitiviridae or genus Endornavirus. Unlike infectious 'acute' viruses, they cause no apparent disease, are inherited via seed or pollen, and cannot be transmitted to other plants. PVs are inherited in certain lines of crops including beans (Phaseolus vulgaris, Vicia faba) and pepper (Capsicum spp.). Pepper plants harbouring PVs repel aphids, resist acute viruses and provide improved rewards to pollinators, indicating that PVs are mutualists and not pathogens. P. vulgaris lines harbouring the PVs produced significantly greater yields of pods and seeds than PV-minus plants. Thus, PVs may have potential as yield-enhancing agents in legumes.

Previous studies of the effects of PVs on bean performance have only used near-isogenic (PV+ and PV-) lines. We recently characterised nine other common bean varieties that harboured PVs and found differences in seed production but could not rule out genotype differences. Our Approach will produce unambiguous data on whether or not these PVs are neutral, mutualistic or deleterious in bean.

If PVs, which are easy to screen for by reverse transcription-PCR, improve bean productivity or stress resilience, incorporating them into new lines via conventional crossing would provide breeders with a simple, environmentally friendly crop enhancement approach that could benefit growers and consumers. However, if PVs prove to be deleterious to crop performance in some cases, it would be straightforward to screen them out during breeding.
Using conventional crossing and back-crossing for many different lines would be time-consuming and impractical. However, we propose using virus-induced gene silencing (VIGS), which is a gene functional analysis technique that sequence-specifically degrades target RNAs. With VIGS it will be feasible to obtain perfectly isogenic lines by expressing endornavirus-specific RNA silencing sequences. This could generate plants and seeds 'cured' of PVs to allow phenotypic comparisons between otherwise genetically identical plants with or without PVs present. Because the approach is based on RNA silencing, lines can be selectively cured of one PV, without affecting another, permitting detailed work on the effects of individual PVs.

VIGS was shown to work in pepper to yield completely isogenic plant lines with and without PVs. Furthermore, we have been able to identify which PVs affect seed size and seed numbers in pepper. The ultimate aim of the work is to see if this is also practicable in legumes.

V. faba is more widely grown in the UK than P. vulgaris, and will be the focus of the project. Although V. faba is known to host partitiviruses and endornaviruses, there do not appear to have been many investigations into their effects on their plant hosts, with the exception of an early study indicating induced male sterility in V. fava.

Lines of V. faba will be screened for the presence of PVs using RT-PCR with appropriate generic primers. Seeds will be germinated, and emerging radicles used for preparation of RNA, as done previously in our screens of P. vulgaris lines for PVs. Where a wider range of viruses is to be screened for, or where the targeted approach based on RT-PCR appears not be successful, high throughput sequencing will be used, employing established pipelines for identification of viral nucleic acid in bean. A selection lines bearing PVs will be selected for experiments in Section B.
To test the hypothesis that the PVs of V. faba, alone or in combination, can influence the plant phenotype, selected PV+ and PV- bean lines will be investigated for PV-induced effects on the following:
Phenotypic comparisons
Seed and pod yield
Effects on pollinator interactions
Effects on nodulation by Rhizobium spp.
Changes in pest interactions
Effects on acute viruses
Effects on drought resistance